Web-Based Platform for Training in Thermal Design of Electric Motors

Designing effective cooling systems for electric motors is essential to ensure reliable operation. As the electrification revolution continues, more powerful motors are required to replace the fossil-fuel burning status quo. As power density increases, so does the amount of heat that requires dissipating. Detailed thermal design is crucial for electric motors to meet these ambitious performance goals.

The need for specialist thermal engineering skills in this sector is increasing, and currently, the demand for this sill outstrips supply. As a result, many motor developers rely on engineers without formal thermal engineering training to undertake this aspect of the design.

This project addresses the talent shortage in two ways:

1\. Provide engaging, hands-on training to engineers in the workforce, equipping them with knowledge and tools for performing thermal analysis

2\. Improve the quality of thermal engineering education at teaching institutions for the next generation of engineers entering the workforce

This will be achieved by delivering transformational teaching and training of thermal engineering practices and simulation procedures, delivered through an online simulation platform.

ECS, the lead project partner, are experts in thermal engineering for electric drives and are developing a web-based simulation platform for this purpose. The project will partner with the University of Nottingham, which has significant experience in delivering teaching and training of electric motor designs.

The project will take the first steps towards the development of a comprehensive thermal engineering education tool, targeted at electric motor developers and teaching institutions.